Tracking vanishing foods: a comparative study of the strategy and dynamics of a 'Chinese' diasporic identity in the UK

This project attempts to track vanishing Chinese dishes, foods, or
food-processing methods in Tyneside and Greater Glasgow. It will
investigate food practices in Chinese restaurants and delivery services
in two settings in those two areas: metropolis and suburb. Through
this investigation, the project aims to identify the contexts and reasons
why some groups within the Chinese diaspora ignore or even give up
preparing certain food when having their daily meals, making food
menus, or treating friends. Furthermore, the project intends to
disentangle the correlation between food and diasporic identities to
understand the evolution of food cultures and food-related
immigration issues. Using an ethnographic approach, the project
means to map the strategies and dynamics of diasporic identities and
answer three questions: when, where, and how re-establishing
diasporic identities occur.